The University of Sheffield and Cutting & Wear Resistant Developments Limited

To develop finishing operations for Thermally Stable Polycrystalline Diamond hard-faced components to be used in drilling operations.